Wirelessly gathered road vehicle data for traffic control and other applications

It is understood that wireless communication links between road vehicles and infrastructure will be commonplace in the near future. Such links will lead to the availability of a rich new data source potentially containing real time position and speed data (among others) for some or all vehicles on the UK road network. This creates business opportunities to develop tools that can employ this “localization probe data”, alongside existing sources, in applications. An application of particular interest is Urban Traffic Control (UTC).
The technical objective of this research project is to create a city centre sized microscopic traffic simulation model. Measurement systems (including localization probes) will be simulated. Thus the simulator becomes a proving ground for the development of novel UTC techniques that employ these data. This project will output techniques and algorithms for the next generation of UTC systems. Also output will be processing and visualization techniques that can present a human traffic controller with the state of the traffic network. Finally, general processing and visualisation tools for 3rd party (non UTC) applications will be produced.